Systems Analysis of TNF and TRAIL Signalling Pathways in Hepatocytes

Systems level understanding of complex biological pathways and networks requires knowledge of its units, structures and temporal processes. Hepatocellular carcinoma (HCC) is one of the commonest cancers world-wide. HCC is induced by inflammation, interfering with induction of apoptosis. As a result, therapeutic options for HCC are limited due to resistance to current therapies. Tumour necrosis factor (TNF) and the TNF-related apoptosis-inducing ligand (TRAIL) are two cytokines which differentially trigger inflammatory and apoptotic signalling in liver cells. Co-treatment with inhibitors of TNF, chemotherapeutic agents or irradiation results in TRAIL sensitisation of primarily TRAIL-resistant HCC cell lines whereas normally differentiated hepatocytes remain resistant. Within the Era SysBioPlus consortium we propose to investigate the dynamic regulation and threshold of TNF- and TRAIL-induced inflammatory and apoptotic signalling pathways in primary and transformed hepatocytes and to build topology-based models to identify critical points for pathway regulation. Our group will focus entirely on the analysis and perturbation of TNF- and TRAIL-induced signalling pathways primary human hepatocytes.

Technical abstract
Systems level understanding of complex biological pathways and networks requires knowledge of its units, structures and temporal processes. Hepatocellular carcinoma (HCC) is one of the commonest cancers world-wide. HCC is induced by inflammation, interfering with induction of apoptosis. As a result, therapeutic options for HCC are limited due to resistance to current therapies. Tumour necrosis factor (TNF) and the TNF-related apoptosis-inducing ligand (TRAIL) are two cytokines which differentially trigger inflammatory and apoptotic signalling in liver cells. Co-treatment with inhibitors of TNF, chemotherapeutic agents or irradiation results in TRAIL sensitisation of primarily TRAIL-resistant HCC cell lines whereas normally differentiated hepatocytes remain resistant. Within the EraSysBioPlus consortium we propose to investigate the dynamic regulation and threshold of TNF- and TRAIL-induced inflammatory and apoptotic signalling pathways in primary and transformed hepatocytes and to build topology-based models to identify critical points for pathway regulation. Our group at Imperial College will focus entirely on the analysis and perturbation of TNF- and TRAIL-induced signalling pathways in primary human hepatocytes.

Potential impact
Systems biology is one of the key new strategic areas of research that will lead to a deeper understanding of complex physiological processes. By collaborating with two internationally leading groups on this new field of research in the context of the EraSysBioPlus programme the current project shall add to the international positioning and visibility of Imperial College specifically and the UK in general as a major contributor to this important field of research. The successful completion of this research project shall contribute to the UK's biotechnological output by investigating the physiological process of inflammatory and apoptotic signal transduction in normal human hepatocytes. By comparison to a similar set of experiments done by our collaboration partners in other countries we shall identify potential drug targets and/or biomarkers which may in future be developed on the basis of intellectual property generated at Imperial College and collaborating institutions. Thereby, the UK's educational system may benefit from the return which we aim to generate from successful outlicensing and development of drugs/biomarkers from these findings, as has been achieved by the applicant in the past. By publishing our results in scientific journals with international visibility we also intend to maintain and reinforce the excellent reputation of Imperial College as one of the UK's leading higher education institutions. Hence both, Imperial College and the UK higher education system may both be beneficiaries of this research. The core apoptotic pathway of cell death is conserved between animal species as diverse as C. elegans and H. sapiens. The results we aim to obtain by performing the research proposed here are likely to be of fundamental importance not only in humans but also in many other species, including farmed and non-farmed animals. Thereby it may have an impact on animals health. With respect to farmed animals this is a market of considerable size. Therefore, it may be of benefit to test the efficacy of a given new drug or drug combination also in farmed and/or non-farmed animal species. Thus, the UK's farming and animal health industries may be beneficiaries of this research project.